Investigating biocide mechanism of action in antimicrobial surfaces on bacterial pathogens

The PhD project involves using high-throughput genetic approaches with pathogenic bacteria and high-throughput robotic screening to investigate biocide mechanism of action in antimicrobial surfaces on bacterial pathogens.